Utilising next generation fuel cell catalysts

There are significant opportunities to stimulate the UK economy through innovations in PEM fuel cell and water electrolyser technologies for stationary & portable power, micro-CHP, FCEVs, on-site industrial electrolysis, hydrogen refuelling and renewable energy balancing. A major constraint for greater market adoption is system cost, particularly as large amounts of platinum are used on the electrodes to provide the core energy conversion function. Development of a non-platinum catalyst with comparable performance at lower cost that integrates into existing electrode manufacturing processes has been achieved by Amalyst. This feasibility study aims to explore partnerships with PV3 Technologies to scale-up the production of the Amalyst catalyst and ACAL Energy to evaluate the material in their proprietary fuel cell architecture.